Mobile Covid Testing Accessory for iBioShield Case

The iBioShield, a medical-grade case for iPhones 9, 8, 7 and 6, launches in May 2020\.
Healthcare workers can be on duty through very long shifts, 12 hours not being unusual, and the Battery Boost Pack for the case will enable the iPhone to operate for that time without the need for recharging.

The case also has the ability to attach medical-grade accessories. Our Apple Pathfinder product research indicated a demand for a blood spot testing accessory for diabetes monitoring. FutureNova has the capability to re-engineer the device to accept a COVID-19 blood spot test should it be created in the future.

There is a general demand for large scale testing. By enhancing the capabilities of the iPhone range and extending its use in all infection control environments FutureNova addresses this growing demand.

As this is a medical-grade iPhone case using FDA approved materials, it can be cleaned with harsh infection control materials and be operated by a nurse using surgical gloves and full PPE.

The case is fully compliant with AppleResearchKit. Currently there are over 120 Million iPhones in circulation across the USA andUK. This device gives public health agencies, universities and hospitals the ability to gather mass COVID-19 testing data. All of it geolocated and secure.

It can be deployed in drive-in test centres, care homes, COVID-19 wards and large-scale hospitals such as the Nightingale Hospital. The Battery Boost Pack enhances the iPhone+case for urgently needed and practical solutions for NHS and care workers.

The project has been extended to ensure the battery pack is an Approved Apple MFi Product.